HEIDI: Hydrogen Electric Integrated Drivetrain Initiative

The HEIDI: Hydrogen Electric Integrated Drivetrain Initiative project will develop a hydrogen fuel cell stacks, using innovative, low-cost fuel cell technology developed in the UK. Hydrogen fuel cell technology is crucial to decarbonizing our transport sector and improving air quality in our towns and cities. The fuel cell has been developed by Bramble Energy, and is based on their patent protected technology using the manufacturing process from the printed circuit board industry to produce fuel cells. Bramble Energy will work with the University of Bath who will support with vehicle simulations to optimize the performance of the fuel cell.

The UK based consortium in the HEIDI project will support fuel cell manufacturing in the UK for fuel cell stacks, using a novel, low-cost method to manufacture fuel cells will accelerate the cost reduction of fuel cells, their use across society and the reduction of CO2 emissions.